Developing the research and practice agenda for transformative justice

Societies emerging from periods of conflict or repression will often initiate processes of transitional justice for dealing with the legacies of past human rights abuses. Trials, truth commissions, institutional reform and reparations make up its core mechanisms, dedicated to the delivery of justice in transition. As an industry of praxis (Gready and Robins, 2014a), transitional justice is backed by local and international NGOs and large-scale funding from Western donors.

The performance and impact of transitional justice has been ambiguous however. At times it has been disappointing - critiqued for example for addressing the symptoms rather than the causes of conflict (Gready and Robins, 2014a; 2014b). Calls for a radical rethink of the politics, locus and priorities of transitional justice have given rise to a new, 'transformative justice' agenda for practice organised around addressing social-economic harms. With an emphasis on community practice, transformative justice seeks to move away from legalistic and state-based processes (Gready and Robins, 2019; 2014a; 2014b) and to bring problem-solving into line with the priorities of ordinary people and communities. Studies have shown that these groups tend to prioritise addressing experiences of structural violence, everyday insecurity and enduring poverty over the 'extraordinary' crimes dealt with by transitional justice mechanisms (e.g. Pham et al., 2007; 2009; Vinck et al., 2011; Vinck and Pham, 2014; Robins, 2011a; 2011b; 2012; 2013).

My doctoral research was a component in a larger ESRC-funded project ('Transformative Justice in Egypt and Tunisia' No. ES/K013181/1), which has been concerned to understand how transformative change is defined and delivered in Egypt and Tunisia after the Arab spring, and which actors, institutions and structures drive and contest this change. My research responded to an 'epistemological gap': that transformative justice is yet to provide a way of capturing the underlying social mechanisms that generate harms experienced by individuals and communities. This gap is addressed in the PhD study through an empirical examination of the everyday injustices, grievances and priorities for change among a community of sharecropping farmers in Cap Bon, Tunisia. Examination reveals a set of unmet needs associated with sharecroppers' poverty and insecurity and which arise from their insertion into enduring social relations that subjugate and exploit them. The terms and conditions of their rural livelihood activities and their experiences of the rural economy over the period of Tunisia's transition are a source of resentment directed towards local actors and the state and yield particular priorities for change. The study is interdisciplinary and problem-based, drawing on the disciplines of politics, human geography and development studies. It brings together two distinct literatures: transitional justice and critical agrarian studies and makes a contribution to debates in the field of transitional/transformative justice about the potential and value of pursuing more transformative outcomes and how this might be done.

Through the Fellowship, I will consolidate this research and prepare for the next stage of my academic career. The project has two aims. First, it aims to contribute to the development of an emerging research and practice agenda on 'transformative justice' by bringing together the fields of transitional justice and critical agrarian studies; and second it aims to position the Fellow strongly for leading a research grant for a project that builds on and develops the PhD work and ideas. The project aims to have impact on the interdisciplinary fields of transitional justice and critical agrarian studies, and to have further impact on transitional/transformative justice policy and practice. It also aims at dissemination, engagement and knowledge exchange with relevant actors and to build my networks and leadership and research skills.